NuVision Ophthalmics Ltd (add on to 700568)

NuVision is a new Ophthalmic Biotech, recently spun out from the University of Nottingham. The purpose of the company is to develop and commercialise innovative and affordable sight saving Biotherapies. Their launch product is Omnigen, a amniotic membrane derived dry biological matrix, which can be stored on the shelf of every hospital and used to treat patients with injuries to the ocular surface.